GenieMo4CV

The "GenieMo4CV" project is a rapid development venture aiming to overcome the emotional distress inflicted upon patients, front-line NHS staff and their families, caused by the required isolation and distancing during the Coronavirus pandemic. The project will integrate a range of video and 'mixed reality' imaging tools into an easy to use 'computer-generated image (CGI) processing package' called "GenieMo". GenieMo will enable non-expert users to communicate effectively, quickly create video messages and produce unique and personalised video content for their families, friends and colleagues. It will be convenient also for use by medical staff for remote diagnostics, video-conference meetings and other related video applications.

The GenieMo platform will support not only simple video from familiar devices like smart phones, but will also (for the more high-tech generations and users) enable the production of 'mixed reality' 3D video communications with personalised 3D video clips and games, and special effect messages which can be stored and saved securely on the system ... bringing to reality communications like Star War's holographic messaging by Princess Leia. Good quality "real" 3D imaging significantly increases the value and meaningfulness of the message and the user experience.

The over-arching and most urgent objectives for the Team are: to rapidly re-develop the powerful GenieMo package for the specific application of improving personalisation and intimacy of communications between patients, NHS staff and loved ones - helping in the recovery process, and maintaining morale and emotional well-being in hospitals and the home; and to assist NHS staff to better communicate and engage with their patients, colleagues and students in training and ward-road scenarios.